Building a Digital Circular Economy for the Packaging of Fast Moving Consumer Goods

This project will be an exciting opportunity to explore the subject of reusable packaging further and collaborate with industry stakeholders to contribute knowledge towards RP traceability.